Enabling the reduction of key site personnel through real time data transfer over 4/5G networks via Unmanned Aerial Vehicle (UAV) / Drones

Across the UK and Globally there has been a significant change in normal working practices across all industries and sectors as a direct result of COVID19\. The importance of carrying out work and essential tasks safely has never been greater. New ways of working must be adopted that adhere to guidelines set out by the UK Government.

A key deliverable in this process is to design and implement a solution which allows key inspection and maintenance tasks to be carried out whilst maintaining and complying with ever changing legislation without affecting the quality of data being collected, and in many of these cases improving upon this data.

Air Control Entech have a team of in-house experts able to achieve the above through their knowledge and expertise on UAV related tasks stemming from technical requirements, business development, and operational implementation strategies. Our team of in-house experts have the knowledge, experience and capability to deliver UAV related solutions and managing such projects through from conception to completion. Educating and demonstrating the capabilities of UAV solutions to a variety of industries will show that the number of and time spent by key personnel on-site can be significantly reduced through the adoption of UAV based solutions which can be tailored to the specific needs of their business.

The study and project will focus on solutions which enables the marrying of two relatively new technologies in UAVs and their ability to livestream data directly from any site to any location where internet and/or 4G/5G is available. Delivering data in this way has the potential to impact a wide range of factors directly affecting peoples lives since the outbreak of COVID19\. The positive impact of the technology adoption can be generalised into the following categories each with their own individual benefits:

* Health
* Economy
* Social
* Cultural

The project itself will demonstrate how adoption of two combined technologies and the unique way that these technologies can be utilised can allow the continuation of essential work to be carried out safely, effectively, and to an extremely high standard whilst keeping personnel in employment as well as having the potential to create further job opportrunities as a result of the work being done through an innovative solution.